Understanding the mechanisms of treatment resistance in colorectal cancer using organoid models

Colorectal (bowel) cancer affects more than 45,000 people in the UK each year, and only about 50-60% of people treated for bowel cancer survive 5 years after being diagnosed. One of the ways to improve the survival of patients with bowel cancer is by giving chemo and/or radiotherapy to shrink the cancer down before any surgery is carried out. This is known as "neoadjuvant therapy" and has been used a lot for patients with cancer affecting the last bit of the bowel (the back passage). It has only recently been found in a research study called FOXTROT that it may be effective in patients with cancer in other parts of the bowel (the colon) as well.

Despite these advances, this type of treatment only leads to substantial shrinkage of the cancer in approximately 10-20% of patients. We would like to improve this, as in patients where a lot of shrinkage occurs they do much better than patients who do not get any shrinkage. I have carried out research in cancer of the back passage that shows two potential ways we could increase the shrinkage by giving two different, very new, drug therapies in addition to the standard treatment.

We have found this by making "mini-avatars" called organoids, which are cancers grown in the laboratory from a specimen of the patient's cancer. These undergo exactly the same response to treatment in the laboratory as the patient would experience when their cancer is treated.
I would like to expand the research I have done by growing more models of colon cancer, and then using them to simulate neoadjuvant treatment and then analyse them using genetic sequencing. This will allow us to understand what makes them resistant to treatment, and then identify new treatments (chosen by expert oncologists) that may make them more sensitive. We can then re-treat the resistant models with these new drugs to see if they work.Through this, we hope to further increase the benefit of treatment given before surgery to patients, increasing survival from bowel cancer and reducing some of the toxicity seen in patients by picking the correct treatment for them.

Technical abstract
Colorectal cancer affects over 35,000 people in the UK alone, and despite a shift to earlier stages because of the Bowel Cancer Screening programme , most patients present with locally advanced or metastatic disease because of delays in diagnosis. Neoadjuvant treatment is standard of care for rectal cancer and more recently has been shown in the FOXTROT trial to significantly downstage tumours. Building on my previous work in understanding the determinants of chemoradiosensitivity in rectal cancer I intend to utilise the recently funded FOXTROT series of trials to explore the determinants of sensitivity to neoadjuvant therapy in colon cancer, as well as to expand my previous work in rectal cancer by accessing patients from the STAR-TREC trial.

I intend to generate a series of completely molecularly annotated colorectal patient derived organoids from the FOXTROT2,3 and 4 trials by using rapid organoid culture, which will then be used as a basis for in-vitro resistance screens. I will carry out primary tumour, pre- and post- whole genome sequencing (for SNV, SV, CNV and germline, total RNA sequencing (for pathway dysregulation) , low pass long read whole genome sequencing (for complex SV analysis, methylation and DNA adducts) and single cell combined ggene expression and ATAC sequencing of the organoid models both pre- and post- treatment. I will also establish immune co-culture with tumour organoids from the STAR TREC study in order to understand the effect of the immune microenvironment on response.

I aim to leverage the setup of these practice changing trials in order to derive highly annotated representative molecular models of treatment resistance in neoadjuvant chemoradiotherapy and chemotherapy, and allow a shift beyond standard treatment to understanding how we can further enhance neoadjuvant treatment to enhance patient care.